PhD on Biological Coagulant Recovery

The project aims to understand, improve and accelerate the use of microorganisms for iron-based coagulant recovery. The work will explore the conditions under which specific organisms can naturally cycle iron from waste into a recoverable product for local reuse, and propose ways to optimise this. As such, the ideal candidate will have a strong background in either microbiology or an engineering discipline, and a desire to apply it to drive towards a sustaining circular use of coagulants for improved environmental impacts. The work will be primarily in the laboratory, with frequent contact and opportunities for intellectual discussions with the expert team within Cranfield Water.